6-laser high specification spectral flow cytometer analyzer (Sony ID7000)

The body is composed of billions of cells which have many different functions depending on the organs which they make up or the body tissues in which they reside. Cells may also change during their lifetime e.g. immune cells responding to infections or mutations in cells may lead to cancer. To be able to identify differences and changes in cells we need sensitive machines like fluorescence activated cell analysers. These scientific instruments shine light onto cells which have been labelled with antibodies that glow if they are lit up. If the cell glows then it indicates the presence of a specific protein on the cell. Many colours can be used to detect a multitude of proteins thereby giving a "single cell signature". Our research will investigate how these signatures can be used to predict diseases e.g. abnormal embryos, changes in the immune system, inflammation, cancer.

Technical abstract
Conventional FC relies on a series of filters and mirrors to segregate narrow bands of emission of light onto individual detectors. The limitation with conventional FC is that it only reads a narrow field of emitted light, with one detector for each fluorochrome. Spectral Flow Cytometry (SFC) uses a grating system to separate light into a focusing lens before detection. As separating light keeps diverging in space, a collimating lens is used to parallelize and direct light linerarily before reaching the detector. In SFC, each fluorochrome uses all of the detection channels to produce a unique spectral emission signal for each fluorophore. Since the number of detectors is greater than the number of fluorochromes, each dye is measured across multiple channels with a detection range between 360-920nm with 188 detectors in a 7 laser system. Each individual fluorochrome has a spectral signature which can be unmixed and uniquely identified using the Weighted Least Squares Method (WLSM). This results in increased resolution of fluorescently labelled cellular subsets, particularly in high-dimensional datasets (>30 markers). SFC also provides greater flexibility in panel design as fluorochromes with similar emission peaks may be discriminated (e.g. APC and AF647) which is not possible in conventional FC. SFC can also distinguish between one or more cellular autofluorescence signatures, leading to additional insights into cell biology.